Mechanisms underlying the interaction of novel inflammatory mediators with sensory neurons

Using genetic, imaging and electrophysiological techniques to ascertain the populations of neurons with which novel/under-investigated inflammatory mediators interact, and the mechanisms underpinning these interactions.